The University of Sheffield and Polytag Limited KTP 22_23 R4

To develop a novel way of tracking and identifying waste plastic packaging through waste and recycling streams using novel low cost ways of labelling plastics, and optimising technology to read these labels at recycling facilities.